A difficult pathogen: understanding C. difficile vancomycin resistance from bench to bedside

The antibiotic vancomycin is the principal treatment for Clostridioides difficile infection (CDI), a disease that results in over 2,000 deaths per year in the UK, in addition to significant patient suffering and associated burden on our NHS. Despite the importance of this antibiotic to treat CDI we know very little about the capacity of C. difficile to develop resistance. In the UK, NHS laboratories do not routinely test for vancomycin resistance, however, there are reports of resistance in other countries and evidence that globally vancomycin is becoming less effective over time. We have shown that C. difficile can rapidly evolve to develop resistance to vancomycin in the laboratory, in some cases tolerating 32 times the initial effective concentration by the end of a two month experiment. We identified two main genetic mechanisms of resistance, one of which had not been described previously, and showed that these two mechanisms can operate together to lead to high-level resistance. In these experiments, resistant C. difficile bacteria were less able to grow (less fit) than sensitive strains, with some more affected than others. In some cases, these effects could be enough to stop the bacteria passing easily between people. At present we do not know how widespread vancomycin resistance is or whether the reduced fitness of resistant strains might stop resistance developing or spreading further. To address this gap in our knowledge and inform infection control policy, we will carry out the first comprehensive study of C. difficile vancomycin resistance. In order to achieve this aim we have assembled a team with a broad range of expertise spanning molecular to clinical microbiology. We will arrange our work into four parallel and complementary projects, each aimed at answering a key question:
1. How does C. difficile evolve high level resistance under clinically-relevant conditions?
We will assess the ability of C. difficile to develop vancomycin resistance while retaining the ability to sporulate - crucial for disease transmission, and while living in competition with the complex community of microbes that live in the human colon.
2. Do fitness trade-offs hinder spread of resistance in the clinic?
We will determine if vancomycin resistance, achieved via different mechanisms, reduces the ability of C. difficile to compete with normal human gut bacteria.
3. What are the molecular mechanisms of resistance?
We will study our vancomycin resistant C. difficile strains to understand how individual mutations result in resistance and to understand the extent to which each mutation contributes to resistance.
4. How widespread is vancomycin resistance in our hospitals?
We will collect and examine resistance in 6,000 UK C. difficile strains, the largest analysis of its kind anywhere in the world. We will use the knowledge we have already gained about the possible mechanisms of resistance, and the insights that will emerge during this programme, to examine the thousands of available genomes of C. difficile strains from around the world and another 10,000 that will be isolated from UK hospitals during the programme. This will allow us to identify the signatures of emerging resistance in clinical isolates of C. difficile.

Combining the outputs of all components of this programme will allow us to quantify the extent of existing resistance to vancomycin, predict emerging resistance and, importantly, inform future genomic surveillance.